Predicting Mosquito-Borne Disease Risks In Scotland's Changing Environment

Food Security, Mosquito; Livestock; Trypanosomiasis
Predicting Mosquito-Borne Disease Risks In Scotland's Changing Environment